Leavewell Feasibility Project

Leavewell's vision for the project is to confirm the feasibility of pursuing a net zero human body disposal method as a commercial venture in the UK. Cremation is selected for 80% UK deaths creating the following negative environmental impact due to energy consumption and emissions

Leavewell will develop and promote a natural, organic alternative method. The process generates its own energy therefore energy consumption is minimal, does not produce harmful emissions but does create super rich soil which can be used with the appropriate testing and regulatory approval.

The feasibility study will cover the following key objectives;

1. Evaluate the level of consumer demand
2. Assess Cost of Service

This project has the potential to develop technology and processes that not only creates a net zero human body disposal methods but can positively impact waste management overall.